AHRC Leadership Fellow for Science in Culture Theme - Application for Renewal

The core of the Science in Culture Theme is the variety of long-range and challenging interdisciplinary collaborations taking place between researchers in the arts and humanities and researchers in the sciences. A range of disciplines and approaches to interdisciplinary working are represented in the currently funded projects, from Large Grants, to Networking Grants, Innovation Awards, Fellowships, and previously Exploratory Awards. To these there will shortly be added small project awards to groups of Early Career Researchers following a workshop on the Lived Environment.

It is vital that these projects be supported, that the results of their collaborations and their ways of working be made more widely known, and that any potential developments of these projects or synergies be harnessed both to promote and foster the interest of thematic research for a Science in Culture community extending beyond exiting award holders and to illustrate more widely the means and benefits of engaging in interdisciplinary collaboration across science, the arts and humanities.

To carry out the support, capacity-building and development of the Science in Culture Theme in the next phase of the Theme Leader Fellowship a variety of activities and initiatives have been planned as set out below, along with proposals for collective and bi-lateral cross-Theme activities and working.